ISOL-SRS: ISOL Beam Storage Ring Spectrometer

Potential impact
Knowledge transfer: We foresee a number of areas where knowledge transfer could occur. All detectors used with the external solenoid must operate successfully in high magnetic field. In particular, we have highly pixellated silicon detectors. The challenges making these highly-integrated detectors function in this environment are extremely close to the demands of combined PET/MRI or SPECT/MRI, seen as a high priority for medical imaging in the future. Highly integrated electronics and ASICs may also be transferred over to the medical or other relevant sectors. The detectors to be used inside the storage ring must survive baking out to high temperatures and be compatible with very high vacuum. This may have applications to other areas of science. In the exploitation phase, the ISOL-SRS system could be used to gather
nuclear data relevant to fission reactors, decommissioning or future fusion reactors. A specific example is the ability to measure beta-delayed neutron branches of ions stored in the ring. All the groups have a strong background in knowledge transfer. The Liverpool and Daresbury groups have experience in transferring nuclear physics detector technology towards the medical sector in areas such as SPECT imaging. York established an industry-facing detector development laboratory working on coupling scintillators to novel photosensors. Manchester has the Dalton Institute in-house who provide a natural linkage to the nuclear energy sector, while Surrey have a diverse group working in applications. Manchester, York and Surrey working on nuclear data relevant to present and future fission reactors, supported by an EPSRC grant. Knowledge transfer may be facilitated between groups and companies concerned with applications in nuclear measurement techniques and instrumentation, including GE Healthcare, BAE Systems, AWE, Canberra, Centronic, Kromek, Canberra Harwell UK, Ametek (Ortec), John Caunt Scientific, National Nuclear Laboratory (NNL) and Rapiscan. Liverpool has a 4 year STFC IPS Fellowship to maximize the impact of the STFC science portfolio. The Fellow will work closely with Liverpool, STFC Daresbury Laboratory and the Cockcroft Institute for Accelerator Science. The role will deliver increased numbers of industrial studentships, enable "pump priming" of collaborative ideas through appropriate routes such as mini-IPS or mini-KTP projects and will facilitate potential staff exchanges with industrial collaborators. The Edinburgh Nuclear Physics Group has been at the forefront of nuclear physics applications of silicon strip detectors since this technology became commercially available. They have a long-standing relationship with the UK company Micron Semiconductor Ltd (MSL). With MSL, they have developed silicon strip detector designs with very thin (~20 micron) and thick wafers (~mm) for our research applications. MSL now has a range and depth of technical capability unmatched by any commercial company worldwide and this technology is now applied to X-ray and space-based applications. Public engagement: There is considerable scope to engage with a variety of general audiences from schoolchildren to the wider public. Big science like nuclear/particle physics and astronomy is acknowledged as one of the key motivators for young people to decide to study Physics at university level and for a career. This project has an inspirational story attached relating to our fundamental understanding of nuclear structure and our understanding of the origin of the chemical elements. We are developing new instrumentation for the world's most famous scientific laboratory. The test bed solenoid magnet has featured in an article in New Scientist. Ongoing educational initiatives include Nuclear Physics Masterclasses for schoolchildren held at Surrey, Liverpool and York, supported by outreach officers co-funded by the Ogden Institute. Public engagement work will be facilitated by the STFC outreach officer, Elizabeth Cunningham.